Co OPERATION: MultiTurn

Co OPERATION: MultiTurn is a comedic tactical-puzzle game all about teamwork.

You play as community volunteers treating patients and... running the hospital! Carefully coordinate your actions. Move, pick up, throw, treat patients and make sure everyone's in-sync. Make your own levels and mods too!

**Approachable Controls**

Your phone is the controller. Similar to the Jackbox series of games you join a session by entering the room code on your phone. When we first added phone-controllers and watched people play-test, we realised it makes the game more fun. Bonus! it's more accessible for our partners, friends and family to play with us even if they're not gamers (and don't have the game installed).

\*You can use any 2nd device with a web browser e.g. a phone, tablet or laptop.

**Modding**

Co OPERATION: MultiTurn also allows you to express your creative side. You can easily make your own levels. Or if you really want to get under the hood you can edit the LUA gameplay scripts, add new art and audio assets and make your own game..! Share your inventions with us and with the other creative players over on our Discord :)

**Backstory**

Running hospitals is expensive. A clever bean in central government decided that tearing up requirements for medical qualifications would help. So... volunteers are now welcome in hospitals... throughout the country?! You decide to enrol and help your local hospital. Find out what the patients need and form a strategy to help them. The more coordinated your team is, the more people you can heal!